Repairing sociality, safeguarding democracy (RSSD): Transatlantic North-South narratives and practices of deep equality

Valuable research has been undertaken on current social polarization, weaponization of difference and democratic backsliding. Less common are investigations into everyday navigation and negotiation of diversity in creating conditions for mutual understanding and social recognition. Our project, "Repairing sociality, safeguarding democracy: Transatlantic North-South narratives and practices of deep equality" (RSSD), seeks to address this gap. RSSD is an interdisciplinary North-South comparative research project that, drawing on Lori Beaman's concept of deep equality, focuses on daily practices, or "non-events," through which people move beyond politics and the law to defy notions of "diversity as a problem" and find ways of "living together well" through, among others, recognition of similarity and making of community.

Teams in South Africa, Brazil, Canada, and the UK will develop local case studies and collaborate in cross-country comparative analyses to understand how local practices of deep equality may provide new frameworks for strengthening democracy, ensuring inclusive governance, and improving trust. The project will craft a conceptual framework incorporative of both South and North epistemologies to enable mutual learning about alternative practices that repair sociality towards greater trust and inclusion, despite the erosion of confidence in political representation and the legal system of producing justice. Homing in on the intersections of race, ethnicity, nationality and other differences, cooperation and exchange practices will be mapped and compared. Uniquely, the investigation extends to digital practices to understand how digital and social media play a role in practices of deep equality particularly by exploring agency, community and sociality in online discourses related to each local context and through a separate case study which focuses specifically on social media activism in the UK. The interface between deep equality and bottom-up practices of democracy, we hypothesize, will provide novel pathways of approach to the contemporary (and future) challenges associated with democracy, governance, and trust.